Botanical Matrix

An innovative lime/glass concrete and woven fabric matrix which can be used in a myriad of ways in most urban and domestic settings to support plant and animal life, as well as larger civil engineering applications..